RetroBot

Current Government estimates predict a factor of 10 under capacity in the Solid Wall and Under Floor insulation yet ECO is designed specifically to exclude easier energy efficiency treatments such as loft and cavity wall insulation (which are to be covered by the Green Deal alone). On the other hand the utilities will be legally obliged to purchase CO2 saving services on a large scale.Recent studies of retrofitting have demonstrated that effective under-floor insulation of existing buildings is one of the greatest challenges to nation-wide up-scaling of retrofit activity aimed at improving energy performance of our current building stock. While cavity or external wall insulation, loft insulation and new windows are already available and relatively uncomplicated solutions, under-floor insulation is the next intervention to include. However, under-floor insulation is currently disruptive, labour intensive and costly, costs up to £10,000.00 per installation while often being technically incomplete.Q-Bot is a groundbreaking process allowing the house to be insulated from beneath by a remotely controlled robotic device. The device is to be inserted under the floor in one or two locations (e.g. the hallway, where carpet can be easily replaced with an oversized doormat), avoiding disruption to the household. Using this system, installation of under-floor insulation can be undertaken by one skilled operative in a day. With the cost of insulation material below £1000 per house the system is estimated to save approximately £6,000 per dwelling, as well as shortening of Whole House Retrofit duration by up to two weeks and minimising disruption.